Dark Matter & Heavy Sterile Neutrino Searches in MicroBooNE/SBND

Heavy sterile neutrinos could be produced in the BNB and NUMI neutrino beams at Fermilab. The MicroBooNE and SBND detectors could detect such heavy-sterile neutrino decays in the liquid argon. The student is developing algorithms based on Convolutional Neural Networks to select these events. SBND could also be used to detect dark matter production either through signatures that are delayed with respect to the beam arrival time or by operating SBND as a beam dump experiment. The student is performing studies that predict sensitivities for such dark matter signatures.